Designing multi-knowledge protocols to transform transboundary policies for hydroclimatic extremes(DEMO TAPE)

Hydroclimatic extremes such as droughts and floods cause serious impact to people and the economy. In particular, hydroclimatic extremes in transboundary river basins affect multiple states and their communities. To better mitigate and adapt to these risks, international water cooperation needs to be better equipped with improved decision-making drawing on enhanced knowledge and information. The project aims to establish evidence-based approaches to address infrastructure and livelihood impacts from hydroclimatic extremes and to meet the informational needs of stakeholders for improved governance. The project develops an environmental intelligence protocol that brings together multiple data streams from ground-based, satellite and citizen sources, models and policy support systems. The project applies the protocol in two contexts, Brahmaputra River basin in South Asia and the Maas/Meuse River basin in Europe, to explore participatory approaches that strengthen knowledge generation and develop knowledge systems that are sensitive to local contexts. To assess mitigation and adaptation actions, the project utilises socio-technical experiments such as living policy labs and learning workshops that includes diverse knowledge inputs and deliberative insights. The project findings will contribute to advancing practices of water diplomacy and policies of international water cooperation.